OpenTicket: Unlocking the potential of universal mobile ticketing

Good mobile ticketing ('m-Ticketing') is essential to encourage greater adoption of flexible methods of payment and charging. Mobility as a Service is underpinned by this, and the ability to charge customers based on their usage, which requires operational insight into the movements of travellers. With existing approaches to transport m-Ticketing lacking such operational insights and often incurring significant deployment costs, UrbanThings proposes a new, low-cost approach to m-Ticketing that connects multiple modes of transport. This combines low-cost consumables with Bluetooth Low Energy beacon technology and a greater role for consumer-owned devices. Following an in-house feasibility study, industrial research will be conducted to further development in this area, with key components brought to prototypical stage in preparation for a pilot study. Key algorithms for sensory validation will be refined and optimised with a view to protecting this new intellectual property.